Zebulon. A mobile App designed for communities and families to easily engage and connect with their lonely and ageing members.

The Zebulon team believes that it is not tech alone which takes people out of loneliness, but rather people take people out of loneliness. The right tech is there to empower them to do that, at scale.

The Zebulon mobile App was therefore built to let members (and the carers and volunteers supporting them) report easily on their wellbeing, activity, home needs, hydration and much more, to their families, communities or local authorities.

The communities and families are informed in real time, can review the situation in seconds, and can act and attend any need much quicker than currently. They save time, they allocate resources more effectively and efficiently, and ensure that no-one falls off radar for long or too long. In this way, many health ailments associated with loneliness and inactivity can be avoided.

With the App, the communities and families can also "push" educational and health content such as videos, photos and documents, in a very targeted way to their members, so that they take an active role in their health and engagement.